PEEPERS - Circular + Multifunctional Stacking Stools for In- & Outdoor Use

Imagine a world where stools transform into versatile furniture, optimising space and minimising environmental impact. That's the vision behind PEEPERS, a collection of innovative stacking stools crafted from recycled aluminium. These versatile wonders can morph into seating, tables, or displays, catering to the diverse needs of businesses, individuals, and event organisers.

PEEPERS go beyond functionality, championing sustainability through a closed-loop system. Their unique hire & lease model offers a cost-effective alternative to traditional ownership, minimising waste. Used PEEPERS are refurbished and reintegrated into the system, creating a circular economy that reduces our environmental footprint.

Ditch the frustration of inflexible furniture and embrace a sustainable future. PEEPERS are your space-optimising allies, offering endless possibilities without sacrificing design. From transforming your apartment to elevating your brand at a pop-up shop or creating versatile seating in your cafe, PEEPERS offer a bold, modern, and simple solution that complements any space.

PEEPERS empower users to optimise their space while minimising their environmental impact. This innovative furniture concept fosters a more sustainable and space-conscious future.

Because your furniture shouldn't cost the earth (or your sanity).